Titanium Thin Walled Structures Made Using Direct Metal Laser Sintering

Lightweight structures and materials are increasingly in demand for high-value products in the manufacturing sectors of the UK. 3TRPD is the largest UK bureau supplying these products to UK industries using Direct Metal Laser Sintering (DMLS). The key objective and focus of this feasibility study is to establish the current limitations of this process in the manufacture of thin walled structures made in titanium. Advances in this technique will have applications in industrial sectors ranging from aerospace components to medical devices.